Observing High Redshift Galaxy Clusters At Sub-millimetre Wavelengths

Clusters are a vital laboratory for investigating the factors influencing how galaxies form and evolve. In this project the student will make a detailed study of the submillimetre galaxy populations in some distant clusters, using data from the James Clerk Maxwell Telescope in Hawaii, the Herschel satellite and other major astronomical facilities.